ActiveLedger: Revolutionising global supply-chains through advanced Distributed Ledger Technologies

"Agility Sciences began the journey to become a novel distributed ledger technology platform to businesses by investing heavily in an experienced team, development of the technology, and acquisition of knowledge. Specific retained knowledge now includes advanced distributed ledger development, cyber security, and applied DLT operation in supply-chains (sustainability, finance and marine supply-chains). Agility Sciences is seeking to bring a new DLT platform to market that will enable global deployment of DLT across the supply-chain market and unlock the associated benefits of cost, trust and efficiency.

ActiveLedger V2 is currently on Github with full source code and documentation. The version created in this project will be released to the public with 50 nodes across the globe. After completing the current ActiveLedger development, developers and businesses will be able to use the network to create various DLT applications. ActiveLedger will provide internal protocols and network layering, so business can focus on developing the application of the DLT tool only. The roadmap is available on [www.activeledger.io][0].

[0]: http://www.activeledger.io/"